Cabs Point Security

We have plan to hire an Ethical Hacker to perform penetration test on our developed system as well as the server. Based of this test report, we will be able to take necessary action to ensure better security against DoS or other hacking attacks.

Having Disaster Recovery / Business Continuity Plan will help us to have efficient backup system and recovery plans for any disaster or unexpected events. Plan made by expert will guide us take necessary actions to continue the business.